GCRF Development Award MADAR

The Maghreb Action on Displacement and Rights (MADAR) Network Plus focuses on protection in contexts of conflict and displacement in the central Maghreb region of Algeria, Morocco, and Tunisia. MADAR 's core team includes a wide range of regional, national, and interdisciplinary research expertise. We work with civil society organisations to respond to the protection needs of refugees and other displaced people in the region.
The Maghreb region has links across Africa, the Middle East and Europe and it is often associated with emigration and transit northwards, but the Maghreb is also a destination region for thousands of displaced people fleeing conflict and poverty in countries across Africa and the Middle East (e.g. Syria and Libya). The Maghreb countries cooperate with Europe to manage migration and reduce arrivals on European shores. But increasing numbers of displaced people in the Maghreb are at risk and in need of protection and governments lack the resources to support the most vulnerable. As a result, the rights of displaced people are undermined.
MADAR responds to Sustainable Development Goal number 16 to: "Promote peaceful and inclusive societies for sustainable development, provide access to justice for all and build effective, accountable and inclusive institutions at all levels". MADAR hopes to improve the humanitarian protection of vulnerable, displaced people in Algeria, Morocco, and Tunisia. MADAR aims to:
1) Bring together the regional expertise of UK and Maghreb-based scholars from across the arts and humanities and the social and political sciences.
2) Commission research that will bring together and strengthen the work of researchers in the Maghreb and the wider Middle East and North Africa region.
3) Share best working practices to strengthen partnerships between researchers, activists, artists, and practitioners.
4) Identify ways to help displaced people to get better healthcare, education, and jobs.
5) Influence and help governments to support and protect displaced people in the Maghreb.
6) Work with civil society organisations to combat racism and xenophobia in the region.

Potential impact
The MADAR Development Award aims to have first and foremost a direct impact on project partners and other non-academic organisations across the Maghreb, specifically in Morocco and Tunisia (LMIC countries) and Algeria (UMIC country). MADAR will foster interdisciplinary and cross-sector collaboration and networking beyond academia in the Maghreb region as well as capability development to generate evidence-based solutions to meet the protection needs of refugees, forced migrants and other displaced people in Algeria, Morocco, and Tunisia. The network's commitment to meaningful partnerships with established and early career researchers as well as civil society organisation will foster collaborative research on humanitarian protection of displaced people, promote partnership and dialogue between research institutes across the Maghreb, and enhance the impact and effectiveness of support structures for displaced populations.

The MADAR Development Award will impact on THIRD-SECTOR ORGANISATIONS, PROFESSIONALS, AND PRACTITIONERS WORKING ON CONFLICT AND DISPLACEMENT in Algeria, Morocco and Tunisia (including project partners from the proposed Network Plus team) in the following ways:

a) The research capacity and skills of MADAR Network Plus Project Partners will be enhanced through co-design and co-delivery of the project.
b) The capacity and skills of the NGO sector in the Maghreb will benefit from our set of events by learning about working practices deployed effectively across the Maghreb to support forcibly displaced communities.
c) The enhanced research capacity of NGOs will enable them to attract future research and development and engender community regeneration.
d) Long-lasting relationships amongst Project Partners will be fostered through the project's plan of team activities (in Morocco and Tunisia)